Cultural Rights and Kenya's New Constitution

Cultural Rights and Kenya's New Constitution

This collaborative and interdisciplinary research project is the first to document and analyse the impact of cultural rights provisions in Kenya's relatively new (2010) constitution on Kenyan society and its heritage sector. The research team, which includes British, Kenyan, Canadian and South African scholars, aims to produce analysis, policy recommendations and empirical data that will be of use locally and internationally.

The constitution, approved in a national referendum in August 2010, enshrines a number of rights to culture (the constitution does not define the word) which Kenyans had not previously enjoyed. It also allowed for the devolution of government to 47 new counties, many of which are investing in cultural activities, often linked to tourism and marketing. Some county governments are also drafting their own cultural legislation. We have, since constitutional implementation began, witnessed a flourishing of engagement with culture across the nation, at both national and county level and by a wide variety of stakeholders - state and non-state.

The PI originally envisaged when writing the bid that citizens would use the constitution to bring claims for cultural rights, such as the return of 'ancestral land' or special protection for indigenous groups, but with a few exceptions that has not happened. Reasons include the fact that most communities lack funding to pay lawyers' fees. Also, recourse to the courts is not the only way of giving life to constitutional rights provisions. Hence the research focus has broadened to an exploration - via case and desk studies - of the different ways in which Kenyans are exercising their cultural rights, or engaging with 'culture'.

While positive in some respects, since culture can be a tool for development and peace building, we foresaw dangers that claims to cultural rights could lead to the further concretisation of 'tribe' and essentialised ethnic identity, the promotion and reification of sub-national identities, a clash between human rights and cultural rights (especially where women's and children's rights are concerned), a retreat into deeper ethnic enclaves and the hardening of ethnicised territorial boundaries. Any of these may exacerbate social tensions and sabotage peace and unification efforts. Yet the aim of the constitution was the exact opposite: to unite the nation. This fundamental contradiction, and the potential pitfalls, do not appear to have been recognised by the state and other key players, before constitutional implementation began. The project is examining these processes and the public debates and discourses around them, mapping impact as constitutional provisions are both implemented and interpreted. It will produce timely information for policy makers, heritage managers, heritage stakeholders (who include citizens and civil society groups), donors, NGOs, law implementers and bodies delivering civic education. This will have practical uses at a crucial time for Kenya, as constitutional change transforms the country.

Potential impact
IMPACT SUMMARY (Cultural Rights and Kenya's New Constitution)
Who will benefit?
ACADEMIA: UK/Kenya/international. Disciplines and subjects include history, African studies, cultural studies, social anthropology, human rights, human rights law, constitutional law, political science.
PUBLIC SECTOR includes: policy makers (in Kenya); constitutional and other lawyers; the judiciary; Judiciary Training Institute; the National Cohesion and Integration Commission; state heritage managers including the Director of Culture; National Museums of Kenya; relevant national ministries; county governments; civil society heritage stakeholders (individual citizens, special interest groups); general public; media; the Anti-FGM Board of Kenya. NB: Some organizations listed as potential beneficiaries in the original bid have now become defunct since their term of office ended, e.g. the Transition Authority, the Commission for the Implementation of the Constitution.
THIRD SECTOR: The Federation of Women Lawyers (FIDA); human rights groups KHRC and KNCHR; NGOs (both local and international [INGOs] working in Kenya); The Open Society Initiative for Eastern Africa; The Katiba Institute (an NGO supporting constitutional implementation); Kituo cha Katiba, a centre for regional constitutional development, Kampala.
OTHER: UK and French research institutes BIEA and IFRA (Nairobi based); UNESCO regional office; other UN bodies, e.g. UNFPA, UNICEF; the Foreign and Commonwealth Office; DfID; the Institute for Conflict Research, Belfast; Royal African Society; The Global Initiative for Economic, Social and Cultural Rights. Other UNESCO offices may be able to use our findings in comparative work.
How?
The research has the potential to inform and influence policy and practice by providing entirely new data and insights. Beneficiaries were or will be reached via the events we organized, media publicity, briefing reports that include policy recommendations, websites (ours and others'). We will make full use of our contacts' networks, as we have in previous successful projects. Culture, as UNESCO recognises, plays a vital role in the development and health of nations, especially in post-conflict states where ethnicity and cultural 'tradition' can be manipulated for political ends. Timely, informed analysis of the implications and impacts of cultural heritage policies and constitutional rights can help Kenyans to achieve development, social cohesion and peace. By documenting, analysing and disseminating information on the potential benefits and risks of exercising cultural rights we will:
- assist policy makers, law implementers and other players to understand the complexities of, and avoid the pitfalls that surround, cultural heritage policy and law;
- facilitate dialogue and knowledge exchange between state and non-state cultural heritage sectors at events in Nairobi (a conference, two workshops) and a Belfast workshop, enabling divisive issues to be discussed and tensions reduced (a proven impact of the PI's previous research);
- encourage citizens to claim rights in ways that do not impinge upon others' rights. We will do this by providing information and bringing people together in these inter-ethnic cross-sectoral forums;
- support and add value to civic education, constitutional monitoring and implementation;
- raise public awareness of issues, such as the relationship between cultural heritage and peace, via media, blogs, other outputs, generating wider informed debate, e.g. on the need to balance human and cultural rights.
- produce data, analysis and policy recommendations that will inform national and international cultural heritage policy and scholarship.